Golden Rule - Understanding & Preventing Cyber-Fraud

This is a proposed project for “Golden Rule” prototype software, using patented technology recently emerged from research, to explain patterns of cyber-fraud. With cyber-crime (including data breaches) fraud patterns are now rapidly changing and existing static detection and prevention approaches are starting to fail. Worldwide payment fraud that funds organised crime and terrorism had losses of $13.9bn & could grow to $40bn by 2020 despite all measures put in place. Recent research into neuro-symbolic processing has emerged that is able to explain abstract learnt patterns as English-like "golden" rules. Automatically explaining new and previously unknown cyber-crime fraud patterns leads to improved human understanding & better prevention; productivity is increased & the societal impact of fraud will be cut.